Engineering an Escherichia coli chassis strain to produce heterologous antigen-containing outer membrane vesicles for use as a novel mucosal vaccine p

Hyper-vesiculating E.coli will be engineered to produce outer membrane vesicles (OMVs) containing antigens from Clostridium difficile. These OMVs will be tested for their protective efficacy against C. diff infection in relevant animal models.